Interactive Sensing Surface

This project will prove the concept for an interactive battery-less sensing surface seamlessly able to sit on and interact via the back of the Smartphone/Tablet devices. The concept is based on utilising a number of innovative technologies, each cutting-edge in their own way, and then combining them in a way that has not been done before. This concept proposes to expand user interface and bring new functionalities and new dimensions to the back of mobile devices.